Supporting SME Productivity Through Development of a Full Commercial Pilot Based On the Successful Feasibility Study

"Praxis Workwell uses a multifactorial approach to promote wellbeing and reduce health risk. The system is based on internationally established programmes that assess an individual's health factors, such as disease risk, mental health, dementia, and frailty. The Workwell AI system links these risks to lifestyle-related causes (eg diet, activity, social interaction, sleep and stress); environmental causes (e.g. home, local, services, pollution and the workplace); life pressures (e.g. family, financial, work and commuting); life events (e.g. deaths, injury, and relationship breakups) and genetic predisposition (by examining family history). The AI relates the current health status of each individual to these causes in rank order and suggests changes needed to promote good health.

It was recognised from the Workwell AI data that, for many, the workplace has a significant impact on health, particularly mental health, and this in turn affects health-related productivity. To examine the commercial appetite for a health-related productivity package, Praxis Workwell, supported by Innovate UK, ran a successful feasibility study that demonstrated SMEs have a strong commercial appetite for, and interest in, utilising the proposed health productivity programme to increase profitability. This would be achieved through providing direction on changes to management practice and advice on lifestyle changes to improve employee wellbeing. This productivity improvement process is based on a systems approach that is underpinned by employers' commitment to making several small, achievable changes across a range of areas, and employees being given advice and direction on how to improve their quality of life, thereby reducing both physical and mental health risk. Additional hidden benefits from the programme would be an improvement in corporate culture, achieved by employers and employees cooperating to attain a common objective. This would lead to improved quality of life, increased job satisfaction, enhanced company loyalty and better work-life balance.

During the initial Feasibility Study, Praxis Workwell devised and tested the scientific algorithms and analytics required to drive the productivity dashboard. This project aims to take the components and findings from that study through a process of experimental development to provide the depth and quality of data necessary to enable the requisite deep learning for the predictive algorithms to power an SME health-related productivity programme."